Computer Science

To begin my research I will aim to have a group of mini-apps (simplified simulation application code) running on a variety of highly heterogeneous processors, this will give me a baseline in which to test the efficiency of these mini-apps. It will also provide data about the utilization of each element within the system allowing for the identification of bottlenecks. This project will look for generalized principles of optimization for systems with specialist processing elements. Mini-apps will be collected from AWE [AWE] and other scientific communities. Improving the performance of these codes with non-specific hardware commands will be the central focus of the research. Optimizing for heterogeneous systems can be done manually for a given processor, an example of this can be found on Intel's website as 'Efficient Heterogeneous Parallel Programming Using OpenMP' [Int]. On this page, a methodology is laid out:
Looking for appropriate code regions to parallelize
Parallelizing these regions so that both the CPU and GPU are kept busy
Finding the optimal work distribution coefficient
Launching the heterogeneous parallel application with this distribution coefficient
Measuring the performance improvement. The objective of the standard I aim to develop is to establish programming conventions that improve performance without hardware-specific code. Given that the target systems for this standard may consist of more than two processing elements, the focus will shift from simply keeping all elements busy to maximizing performance in a more generalised sense. By pinpointing bottlenecks, we can effectively guide the optimization process and enhance overall system performance. Then with a methodology similar to the one seen in this section optimizations will be made to the mini-apps, this will provide insight into how these systems can be optimized and the general principles found in these optimizations. My thesis will expand on the work done in Programming Heterogeneous Systems [KK11], it will do this by increasing the variety of accelerators supported by the coding standard produced.